Topological properties of strongly interacting quantum systems.

This is a PhD project in theoretical physics. The topological properties of strongly interacting quantum systems will be studied. The project sits firmly in condensend matter physics but has also strong links to high energy physics because of the emergent gauge finds which will be studied. The project will involve a mix of numerical and and analytical calculations, where both continuous systems and lattice systems will be considered. We envisage working with cold atoms where the superfluid properties of such gases will play a prominent role. During the phd project we will collaborate extensively with several internationally leading research groups.